Nonlinear data-driven control of floating offshore wind

This PhD will focus on data-driven and nonlinear control of offshore renewables. Recently, significant attention is being directed to floating wind turbines, such as those at the Scotland and Norway's Hywind farms, as they are predicted to yield greater generating capacity than fixed-bottom wind. Simultaneously, harsher sea conditions make turbine control a significant challenge. Research has been done to develop robust controllers to maximise power capture using traditional methods. However, these controllers do not consider the need to damp adverse turbine motions to reduce structural fatigue, which is a conflicting objective. Thus, control is a major barrier to adoption of these technologies
One methodology that could address these issues is Optimal Control. Creating optimal controllers for offshore systems would be a substantial innovation for the field as optimal control problems allow the capture of both objectives in a single objective function. However, due to the nonlinear nature of the offshore systems, exact optimal control is often computationally intractable. Moreover, finding accurate models for these complex nonlinear systems can be challenging. Thus in this PhD, I will explore advanced methods for approximating nonlinear optimal control, and combining these with data-driven control methods. Data-driven control has gained significant traction recently due to increased availability of data in the real world. If certain conditions on available input and state data are met, it is possible to directly stabilise a system through data-driven methods without needing to identify the system. However, there is still large scope for research on data-driven methods to control nonlinear systems. I have previously used novel nonlinear methods to control a turbine digital twin, outperforming traditional linear based controllers. By combining these methods with data-driven techniques, I hope to address some outstanding control challenges with floating offshore wind.